MRC North West Hub for Trials Methodology Research

The Medical Research Council funded North West Hub for Trials Methodology Research (NWHTMR) is a collaboration which brings together experts in clinical trials research from the Universities of Liverpool, Lancaster, Bangor and Manchester. Clinical trials are studies conducted in patients to evaluate the potential benefits (and risks) that new treatments could offer. They provide the 'gold standard' evidence base for informing and improving future patient care. The Hub has experts in medical statistics, clinical trials methods, pharmacoeconomics (drugs are compared for their value), sociology and clinical psychology.

The Mission of the Hub is to create a world-class centre where methods used in clinical trials can be investigated. The overall aim is to improve patient care by making sure we test, use and develop the best methods possible for clinical trials. This will help to make sure that research studies are relevant and correctly measuring what we want to measure. The Hub also works in collaboration with patients and service users to make sure their experiences of clinical trials and health conditions are included in developing better methods for carrying out clinical trials. Together we are committed to making sure that the best methods possible to design, run and analyse clinical trials are researched, developed, used and further evaluated.

The Hub focuses on four themes:
- Early phase trial design and analysis, (when drugs are first researched to check for their safety and to see what effect they have)
- Later phase trial design and analysis and (when drugs are checked to see how well they work in routine care)
- Patients' perspectives, (what patients' experiences of taking part in clinical trials are)
- Efficacy and mechanism evaluation of targeted therapies (choosing the right drug or drug dose to give to a patient, sometimes referred to as 'personalised medicine')

We want to make sure that we develop good methods that can be used in key clinical areas and we have a particular interest in drug safety, medicines for children, mental health, epilepsy, cancer, surgical trials and infection.

The major aims of the Hub are to:
- Provide a world-class environment for carrying out research that will improve the design, conduct and analysis of clinical trials;
- Make sure that our findings are used to improve the methods used in future clinical trials.
- Set up training programmes to develop the next generation of clinical trial experts.
- Work in partnership with others, both in the public sector and industry.

The key objectives are to:
- Improve the design, conduct, analysis and reporting of clinical trials;
- Develop a methodological research portfolio generated by a broad team of investigators from a range of disciplines;
- Build on considerable local Cochrane expertise to improve the integration between trials and systematic reviews in relation to trial design and reporting;
- Use local strengths in pharmacology (the study of drugs) to improve the design of drug clinical trials;
- Train the next generation of clinical trials experts;
- Work well with industry in developing good clinical trials;
- Publicise the work that we have done.

Key achievements to date include:
- The COMET (Core Outcome Measures in Effectiveness Trials) Initiative (www.comet-initiative.org) - this project works with international experts and patients interested in the development and application of agreed standardised sets of outcomes, known as 'core outcome sets'.
- The Database of Instruments for Resource Use Measurement (DIRUM www.dirum.org), (A bank of tested questionnaires for use by health economists)
- A network meeting "Improving accrual and recruitment conduct in clinical trials with children and other patients unable to consent for themselves" (http://www.liv.ac.uk/nwhtmr/events/past_events/recruit_meeting.htm.

Further details are available at http://www.liv.ac.uk/nwhtmr.

Technical abstract
The Medical Research Council funded North West Hub for Trials Methodology Research (NWHTMR) is a collaborative centre which brings together experts in biostatistics, clinical trials methodology, pharmacoeconomics, sociology and clinical psychology from the Universities of Liverpool, Lancaster, Bangor and Manchester. Our mission is to create a world-class centre where methodological issues facing the clinical trials community can be investigated, the overall aim being to improve patient care by improving the validity and relevance of the healthcare evidence base.

The Hub has four major methodological themes as follows.

(1) Early phase trial design and analysis
Early phase trials lend themselves to adaptive procedures which allow research to proceed in stages. Bayesian methods may be utilised, in which prior information is incorporated and updated by data as they accumulate. The objective of the research group is to develop, promote, and implement adaptive methods for early phase trials.

(2) Later phase trial design and analysis
Later phase, or effectiveness trials, involve particular methodological issues. The objective of this theme is to address priority topics, for example the choice of outcomes important to patients and other decision-makers, and the identification of interventions to improve recruitment and retention of participants.

(3) Patients' perspectives
This theme is focussed on three workstreams: (i) optimising patient and public involvement in trials; (ii) ensuring patient centred and effective recruitment; (iii) incorporating patient priorities in outcome measurement.

(4) Efficacy and mechanism evaluation of targeted therapies
The idea that a given medical treatment will have more benefit for some patients than for others is the underlying foundation of what is termed personalised or stratified medicine. This group will develop trial designs for stratified medicine within which evaluation of mechanism is a key feature.

Potential impact
Who will benefit from this research?

The cross-disciplinary nature of the Hub's research portfolio and partnerships will ensure that a wide range of users will benefit from this research, including clinical trial practitioners, systematic reviewers, patients and the public, regulators, research funders, journal editors, policymakers, and methodologists.

How will they benefit from this research?

The Hub will facilitate the advancement of clinical trials methodology which will lead to improvements in, and increased efficiency of, clinical trials, leading to improvements in health care. Direct and indirect impacts for users include:

(1) Clinical trial practitioners

Hub research will generate new knowledge and innovative methodologies which will be deliberately developed to be of relevance to clinical trial practitioners who will also benefit from the Hub's training activities. The Hub will deliver highly skilled researchers in priority, scarce, multi-disciplinary areas such as health informatics, medical statistics and health economics, that will directly benefit clinical trial practitioners through the hub's advisory service, and by developing this workforce for future clinical trials.

(2) Systematic reviewers

The Hub research and training programme that focusses on improving the conduct, analysis and reporting of clinical trials has the potential to directly improve the systematic review process (e.g. disseminating recommendations on outcome reporting to clinical trialists will reduce the important problem of outcome reporting bias in systematic reviews). The hub's research will also contribute to recommendations about how best to use systematic reviews to inform clinical trial design and conduct.

(3) Patients and the public

Through implementation of recommendations of the Theme 3 Patients' Perspectives Management Group regarding best practice in patient and public engagement, the hub will generate research that will directly impact upon participants of clinical trials (e.g. the hub's work on RECRUIT project) as well as the wider patient groups for which those trial results apply. Use of innovative, more appropriate, evidence-based methods in clinical trials will lead to trial results that are more applicable (e.g. using outcomes that are relevant to patients), which will improve clinical decisions and impact on patients' quality of life, health and well-being.

(4) Research Funders

The Hub has already achieved impact with funders as the NIHR HTA and HRB Ireland guidance documents for applicants now refer to the COMET database. In addition to direct impact such as this, many of the hub's activities include a focus upon improving efficiency of clinical trials and reducing 'waste', which will lead to more appropriate, targeted, use of resources and impact research funding bodies.

(5) Journal editors

Activities within the hub portfolio that focus on research to improve the reporting of clinical trials will be of direct benefit to journal editors. Hub members are involved with international groups such as the EQUATOR Network and CONSORT, and these links will be exploited to aid dissemination.

(6) Policymakers

Through COMET we are learning how to engage with influential policymakers such as PCORI (US) and NICE (UK). Further impact is likely due to our ongoing work to compare outcomes selected for inclusion in NICE guidelines with existing core outcome sets.